University of Portsmouth and Xim Limited

To support the NHS ambition to prevent hospital admission. Using standard smartphones to measure vital signs and provide early warning while action can be taken, potentially saving the NHS £2.4b pa (Healthwatch England).